Hu Shih as a Philosopher: A Reconsideration of Chinese Pragmatism

While Hu Shih is widely recognised as a key intellectual figure in the Chinese New Culture Movement, few
recognise him as a philosopher or see the role of pragmatism in the movement. This project will establish a
revised account of Hu's philosophy, contextualising it in Chinese history. This will, firstly, reintroduce Hu's
philosophical insights into Chinese philosophy, which I contend is in crisis. And, secondly, illuminate the link
between Chinese philosophy and American pragmatism, focusing on the intellectual connection between Hu and
John Dewey. This will be the first in-depth introduction to Hu's philosophy in the English language.